LC-ABD WP4 BDS-Simulation

Electrons and postrons will be accelerated to very high energy (250 GeV) at the International Linear Collider. This research involves simulating how these beams will behave in the accelerator and understanding how they interact with accelerator components and detectors in the beam-line. This includes background estimates and also key performance specifications of beam instrumentation, including Laser-wire beam profile monitors.